Development of validated assays for the evaluation oxidative stress in health and disease.

Technical abstract
Overarching objective: a successful partnership between Leicester and Biotage.

1. Timing. Leicester?s biomarker research fits perfectly with Biotage?s planned move into

the biological sciences market. The collaboration with Leicester will provide reputation and

assays, generating a strong and credible market presence.

2. Expertise. Leicester has an international reputation in the field of biomarkers, mass

spectrometry, and biomarkers of oxidative stress. However, to expand the repertoire of DNA

lesions studied, and to develop high throughput analysis, requires knowledge of SPE

chemistry, and associated equipment. Biotage has extensive expertise and is the market

leader in the development of SPE chemistry and technology.

3. Exchange. Items (1) and (2) provide significant scope for technology and knowledge

exchange.

4. Economic benefits. Oxidative stress receives widespread interest, yet there is a

paucity of robust commercial assays. This collaboration represents an important route, by

generating competitive advantage, to establish a significant stake in a growing market .

Research excellence. The proposal builds upon research excellence in oxidative stress and

biomarkers represented by MSC/Leicester. MSC leads of one of the foremost oxidative stress

groups in the UK, illustrated by numerous awards, and a total of 76 publications; 55 in peerreviewed

journals (48% in the top oxidative stress journals) and 21 book

chapters/reviews/commentaries including co-editing one book. MSC is chair of the EU FP6

funded international ESCULA (www.escula.org) project comprising > 30 labs/SMEs, validating

urinary DNA biomarkers for large-scale human studies.

Importance. DNA oxidation, derived from both endogenous and exogenous sources, is

considered important in the pathogenesis of numerous diseases with significant worldwide

impact e.g. cancer, cardiovascular and neurodegenerative disease, hence strong interest from

academia and industry. Widely used as biomarkers of generalised oxidative stress, these

markers may also inform on DNA repair, crucial to genome protection. However, there is a

paucity of robust biomarker assays validated to GCLP, which largely confines the potential

market to non-clinical, academic research. The proposed partnership is uniquely placed to

address this gap in a significant market, to provide robust oxidative stress assays that could

be used to address numerous MRC strategic research areas. For example: Stratification of

phenotype (e.g. asthma); Tracking response to intervention (e.g. chemoprevention);

Measure, understand and modify environmental and inherited influences on health (e.g.

exposure to UVR or airborne pollutants); Exploitation of world leading position in hypothesisgenerating

science to deliver improved health (e.g. high-throughput assays of oxidative stress

for molecular epidemiology); Development of new interventions (DNA repair targets in

cancer).

Justification for the collaborating partner chosen. Biotage are seeking to make a large-scale

move into the biological science applications market. This will add to their existing portfolio

(Forensic, Environmental and Agrochemical and Food). To make this move credible, and

demonstrate application for their products to the biological/health sciences Biotage requires a

pairing with a prominent academic group. We request support to determine the potential size

of the collaboration between Leicester and Biotage. This will include generation of pilot data

from novel assays to support Leicester?s biomarker interests and Biotage?s proposed move

into the biological science applications market.